Forging new families in contemporary contexts: Exploring interpersonal relationships, power and abuses of power within online sperm donation

The Universal Declaration of Human Rights describes the family as the "fundamental unit of society", and in 1969, the United Nations recommended that "governments should, as a matter of urgency, make universally available information, education and the means to assist couples and individuals to achieve their desired number of children". However, many people need help from a sperm donor to start or build their family, and even now, there are lots of barriers to them receiving this help at an NHS or private clinic. So, instead, many people are looking for a sperm donor online. Unfortunately, there is very little information available to them about what online sperm donation involves and how it might change their lives for the better - or, possibly, for the worse. In the media, for example, there have been stories of men registering with online sperm donation sites and then being abusive to women who are looking for sperm.

Relationships are at the heart of online sperm donation so our project starts there. There are the relationships between the person looking for sperm and the person who donates the sperm, and between these people and their life partner (if they have one). There are also the relationships between the many people who take part in the online sperm donation websites, and between these people and the person who owns the website. Sometimes, these relationships go well; sometimes, they do not. The first aim of this project is to look at how people experience these relationships, who is being positioned as powerful, and any abuse that is happening. In the first part of the project, the main way that we will look at these relationships is by talking with people who want sperm and people who are looking to donate sperm. We will talk with them three times over two years, starting with their online search to find sperm or donate sperm. Over the two years, we will also talk to these people's life partner, and the person they find who gives them the sperm or who they donate their sperm to. In the second part of the project, we will look at the relationships between the many people who take part in online sperm donation websites, and between these people and the person who owns the website. The main ways we will look at this is by joining the online websites as a researcher and following how people interact with and treat each other over one year, and by talking with the people who own the websites.

The research will increase everyone's understanding of three important topics in our society: violence, health, and the internet. For violence, it will make people more aware of how women looking for sperm online (and possibly other people, too) are being abused, what support they need, and how we can stop this abuse from happening. For health, it will help decide whether NHS clinics should have more funding for sperm donation and who can access it, and whether the government should regulate online sperm donation. For the internet, it will help people discuss how the internet affects our lives and what safety and support we need online.

It will be essential to ask the people involved in online sperm donation what they think needs to change in online sperm donation (e.g., public awareness, policies, laws, support services). So, the second aim of the project is to find out what people involved in online sperm donation think is the 'ideal future' for online sperm donation and work with them to make these changes. In the third part of the project, we will run workshops to share the research findings using comics and drawings, and together, work out what needs to change in online sperm donation, plan and do activities that will lead to this change, and log what changes happen. During the whole project, we will also share our findings with people involved in online sperm donation, researchers, professionals working in abuse, health, and internet safety, people who make policies and laws, and the public, to help effect change.